Modelling the Impacts of Climate Change on Mosquito-Borne Diseases

This project will focus on modelling the population dynamics of the highly invasive mosquito species Aedes albopictus and Aedes aegypti, and their human diseases such as Dengue, Chikungunya and Zika. The modelling approach will be to use systems of environmentally driven stage-structured delayed differential equation models (see References & Further Reading) to predict current and future disease risk at a global scale. The models will be fitted and validated against a broad range of datasets and overlaid with data on human populations, tourism and trade pathways, and disease interventions. The models will be driven by an ensemble of climate change models to predict future risk. Using interactive visualisations, model outputs will be disseminated through key stakeholder and community engagement